21cm cosmology theory with REACH

REACH is an upcoming radio telescope that will begin observations in Q1 2021, the experiment aims to detect the global 21cm signal from the epoch of reionization. Using the observations of REACH together with detailed theoretical simulations I aim to provide new constraints on cosmology and investigate the astrophysics of the first stars and galaxies.